Humanised mouse models

Transplantation can transform as well as save lives, but rejection remains a formidable barrier to long term success. The normal job of the immune system is to fight off infection, but in someone who has had a transplant it also tries to attack and destroy the transplant through the process known as rejection. To stop rejection, transplant recipients have to take a mixture of immunosuppressive drugs that inhibit the immune system. The doctors who take care of transplant recipients use their experience to perform a balancing act and get the amount of immunosuppression taken by each recipient just right, as taking too much can prevent the immune system from working altogether increasing the risk of infection; while taking too little increases the risk the transplant being lost to rejection. New and improved immunosuppressive drugs are required to enable transplants to survive for longer and to reduce the side effects experienced by transplant patients who have to take the drugs that are currently availability. This project will develop new models for use in transplantation research that will enable the discovery and development of novel therapies. If we are successful our research will speed up the introduction of new therapies into clinical transplantation and will have a major benefit for transplant recipients enabling them to have a functioning transplant for much longer.

Technical abstract
Transplantation is the main therapy for patients with established organ failure, although the immune system remains a formidable barrier to successful long term outcomes. All transplant recipients are treated with a combination of immunosuppressive drugs, small molecules as well as biological agents, to try and prevent destruction of the graft, but delayed rejection still occurs. To improve long term outcomes in transplantation and to reduce the harmful side effects associated with current immunosuppression, therapeutic agents targeting novel pathways that contribute to the rejection process are required.
In vitro systems cannot yet accurately recreate the complex microenvironments that exist in vivo within the transplant and lymphoid tissues of the recipient. While rodent and large animal transplant models are informative they have well recognised limitations. Therefore, there is a need to continue to develop, optimise and validate humanised mouse models for use in transplantation research to facilitate discovery and translation of novel therapeutic strategies for use in clinical transplantation. The aim of this project is to test the hypothesis that CD34+ selected cord blood progenitor cells will allow the development and validation of an improved humanised mouse model that can be used to investigate the cellular and molecular mechanisms of rejection elicited by human leukocytes as they respond to a human allograft in vivo and to determine the efficacy of novel therapies. Optimisation and validation of humanized mouse models for use in transplantation research will facilitate the development of new interventions for the prevention and treatment of transplant rejection.